Metabolite profiling of the cyanobacteria strain CG11

This proposed CASE studentship will focus on building a metabolomics knowledge-base for Chlorogloeopsis CG11 and will investigate the impact of environmental (growth conditions) on its metabolome and on the production of the novel functional ingredients that it is able to produce. This strain has a number of attractive biochemical and beneficial production features.

3 Project objectives and work plan
Specific project objectives:
To detemine growth rates, bulk protein, carbohydrate and lipid production of CG11 over the growth cycle.
Use targetted and non-targetted metabolomics to determine metabolite profiles on intracellular, extracellular and dissolved components of CG11 over the growth cycle under standard conditions
Use targeted and non-targeted comparative metabolomics to determine metabolite profiles on intracellular, extracellular and dissolved components of CG11 over the growth cycle under temperature/and or UV stress.
Generate and characterise (functional properties) extracellular polymers and intracellular biomolecules from CG11
To work with Unilever to undertake efficacy screening of promising components for antimicrobial/anti-inflammatory activity
To work with Unilever on ice nucleation properties.

Work Plan
Year 1 - Set-up of axenic cultures under standardised laboratory conditions, establish experimental procedures for extraction and analysis: Establish reproducible and reliant extraction protocols suitable for EPS and suites of low molecular weight molecules. Establish growth curves and growth rates of CG11 cultures under standardised axenic conditions. Optimise extraction intracellular and extracellular extraction of CG11 components. Establish EPS extraction protocols and solid phase extraction procedures for dissolved phase metabolites.
Year 2 - Detailed culture time series experiments under standard and stress (temperature/and or UV) conditions with comparative metabolomic analysis using LC-MS and GC-MS using appropriate statistical data analysis tools over entire growth phase (log and stationary phase) with analysis of intracellular, extracellular (EPS) and dissolved phase components.
Year 3 - Consolidation of YR2 experiments using bioinformatic approaches, characterisation of EPS and other relevant molecules. Larger scale down-stream processing using membrane technologies for separation and concentration of target molecules. Functionality and efficacy analysis -antimicrobial, anti-inflammatory and ice nucleation
Year 4 - Final efficacy analysis and consolidation of results. Write up of papers and thesis.